Radiation and brain structure: minimising deficits in paediatric brain tumour survivors

1. The overall survival rate of children with brain tumours has increased dramatically due to the availability of various treatment strategies such as surgery and radiotherapy. However, these improvements in survival are accompanied by serious brain impairments. For example, deficits in attention, memory, ability to switch between tasks, speed of processing and literacy are commonly seen in survivors. To better understand how these impairments arise, imaging techniques have been used to investigate damage to structure of the brain as a result of irradiation. Magnetic resonance imaging (MRI) allows us to take pictures of the brain. Using a special technique called diffusion MRI it is possible to measure the degree of damage to the brain structure and to map this spatially.

2. This project seeks to map brain microstructural damage in cancer survivors and to determine how this damage relates to various post-treatment brain deficits. There is a specific opportunity to match radiotherapy treatment fields to imaging data to better understand the relationship between radiation dose, microstructural brain damage and cognitive and behavioural deficits. With the emergence of proton therapy it is also timely to better understand these relationships given that early evidence suggests improved cognitive outcomes in proton versus photon radiotherapy. Better understanding of these relationships opens the opportunity to modify the radiotherapy treatment fields to spare vital brain regions and reduce the frequency and severity with which post-treatment brain problems occur in the future.

3. The co-registration of diffusion MRI, which is able to measure the degree of damage to the brain structure and to map this spatially, with point by point dose from the dose distribution cube in a radiotherapy treatment planning system will allow assessment of various microstructural parameters derived from multi-shell diffusion MRI against the dose distribution to be derived for the first time.

4. This work closely aligns with EPSRC strategies to optimise diagnosis and treatment by the development of innovative analytical techniques and novel imaging technologies to transform prediction and monitoring for health and with various EPSRC research areas including medical imaging and healthcare technologies

5. This project brings together a multi-disciplinary team with experts in neuro-oncology, radiation oncologists, imaging physicists and neuro-psychologists working between University College London Hospital, Great Ormond Street Hospital for Children and the UCL Department of Medical Physics and Biomedical Engineering and UCL Great Ormond Street Institute of Child Health.

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.